University of Ulster and Odyssey Trust Company Limited-The KTP 25_26 R3

To develop an agentic Artificial Intelligence-based Situation Awareness Platform to drive proactive decision-making, leading to improved customer experience and reduced operational costs. It also identifies growth opportunities in the leisure, family, and education markets, while fostering cross-unit collaboration to inform data-driven decisions gaining operational event insights and efficiencies.